A Randomised Controlled Trial of the BabblePlay app intervention to encourage vocalising in infants with Down Syndrome

Approximately one of 893 babies in the UK is born with Down syndrome (Public Health England, 2019). Babies with Down syndrome are not very vocal, so have relatively little practice in producing language sounds (Parikh & Mastergeorge, 2018). Their parents rank communication as the biggest challenge for their children (Hargreaves et al., 2021), and difficulties with speech and language continue into adulthood (Abbeduto et al., 2007). Language learning issues in childhood are associated with higher unemployment and higher rates of poor mental health in later life (Law et al., 2009).
Down syndrome can be identified in babies even before birth, so speech and language interventions for these children could potentially start very early. However, the majority do not receive any speech and language intervention until much later. This is a problem across the UK, because of a lack of speech and language therapists, with resources lacking in some places more than others, causing place-related inequality in access to speech and language therapy and compounding intersectional inequalities experienced by disadvantaged and underserved communities.
We are proposing an innovative intervention in the form of an iPad app for babies, BabblePlay. BabblePlay encourages babies to make more sounds with their voice, thus supporting improved language proficiency later, and with it an enhancement to their and their families’ quality of life. The advantage of this intervention is that the caregivers deliver it in the home and are not dependent on speech and language services being available to them. Observing their babies responding to reward when vocalising with the app should elicit positive vocal response from caregivers, reinforcing the learning beyond the intervention itself.
We have already run two preliminary studies with BabblePlay. The first (Keren-Portnoy et al., 2022) showed that babies with Down syndrome can learn to use the app. The second is a feasibility Randomised Controlled Trial (RCT) currently underway. In this trial we tested our plans for a larger study that will span a longer time period, to see if the babies don’t lose interest in BabblePlay and if the families are able to play with the app with their babies over a 6-week period. The families also filled out questionnaires and recorded themselves periodically, to allow us to measure how much speech the babies hear and how much they themselves make language sounds. The results are indicating that our plans are workable, so we now plan to run a full trial of the intervention, to test if it makes the babies more chatty overall, and if in the long term they also have larger vocabularies.
If the intervention proves effective at making children more vocal and leading them to start understanding and using more words at a younger age, this can make a real difference to the communication challenges experienced in childhood and to the children and their families’ future quality of life.
Once testing is complete, we plan to make BabblePlay freely available to children at risk of speech and language delay and to early years practitioners. As a freely available app, it will bridge a gap in the provision of services to families. Speech and Language Therapists will be able build on the benefits generated by the early use of BabblePlay. Families anywhere in the UK have access to this cost-effective caregiver-delivered intervention, which should help overcome place-related inequalities.